Binding of Oils to Mineral Surfaces

The current understanding of the mechanism of the how oil binds to rock such as in enhanced oil recovery hinges on the charged nature of mineral surfaces, particularly clays. Importantly many experimental methods to investigate these surfaces cannot be used with small mineral samples typically available. This project aims to prepare large area substrates with the key surface charge chemistry which should open up these systems to a battery of experimental methods such as SFG and neutron reflection.